Queen Mary University of London and Archipelago Technology Group Limited KTP 21_22 R3

To optimise the operation of the print engine to enhance opportunities in the coating of furniture and packaging, and to extend the capabilities of Powerdrop technology for other markets.